Mobility as a Service & Behaviour Change for Decarbonisation

Public description
MaaS is not yet delivering its full potential, in particular in influencing positive travel behaviours to help decarbonise while providing an enhanced user exprience. It has been widely anticipated that MaaS could provide a user-interface to seamlessly enable multi-modal journeys and a long-term hope that this would lead to increased use of shared mobility solutions. However, MaaS deployments have been piecemeal with limited integration and, most importantly, limited operational coordination and influence to provide a differentiated service to users. This situation has been described by some researchers as 'MaaS lite'.

Our project changes this. Using cutting-edge advances in geospatial transport data, we develop a fully-integrated solution that can prioritise the most beneficial modes in real-time and influence positive travel behaviours to radically reduce congestion and transport carbon emissions.